Exploiting the syntegron technology platform for assembly and optimisation of complex genetic ensembles

Technical abstract
The proposed project fits within the EPSRC priority area of Synthetic Biology. In our previous EPSRC-NSF funded project (hereafter, Phase I), our team developed an innovative, versatile recombinase enzyme-based system for assembling and dynamically rearranging DNA modules and multigenic assemblies in a manner inspired by natural bacterial integrons. This “Syntegron” technology platform allows us to rapidly and efficientlyassemble multiple standardized DNA modules to generate large and diverse functional assemblies such as metabolic pathways, genetic circuits, or multi-domain proteins. The platform includes a novel inducible lateral gene transfer technology enabling individual cells to exchange Syntegron modules (e.g., regulatory elements, gene variants such as homologs or mutant libraries, or subassemblies such as partial metabolic pathways), in order to sample vast combinatorial diversity and enable efficient, dynamic optimisation of large, multigenic functions such as biosynthetic pathways, which are the target application for this overall project. This project will provide new scientific advances and state of the art techniques in: a) Tools for rapid strain improvement and pathway engineering. b) Synthetic engineered organisms for efficient production of high-value products. c) A novel synthetic biology toolbox of genes, regulatory elements and vectors. The project is part of a multi-disciplinary collaborative research project on the development of methodology for synthetic evolution of complex genetic ensembles in bacteria and plants that includes groups in the UK (Dr Susan Rosser, University of Edinburgh; Professor Paul Freemont, Imperial College, London; Professor Declan Bates, University of Exeter) and the US (Professor Josh Leonard, Northwestern University; Professor Jay Keasling, UC Berkeley).